The University of Warwick and Omega Sinto Foundry Machinery Limited KTP 22_23 R4

To design and develop new foundry machinery products using waste foundry heat harvesting for conversion into electricity, and alternative fuel sources.